Design requirements in product, process, organisation for End-of-Life Vehicle (ELV) to achieve Circular Economy State

How can an innovative value chain promote a circular economy for End-of-Life Vehicles (ELVs)?
Toyota will address this challenge by investigating the opportunities to use innovative configurations of their value chain (system redesign options for ELV recovery and treatment system) to close the loop of materials embedded in ELVs. By better understanding the environmental, social and economic implications of such network configurations, this study will provide a strong foundation for Toyota to develop its business plan to move towards a circular economy for the wider benefit of UK society including Toyota customers.